Data Release - Trust, Identity, Privacy and Security

The Open Data Initiative (ODI) demonstrates that there is a growing ambition from government to publish internal data as open data sets. (See https://data.gov.uk). Data custodians, particularly large governmental organisations such as the DVLA and HMRC, have a legal duty, enforced by the Information Commissioner's Office (ICO), and social duty of care to the public, to ensure that privacy is not breached by the release of data as open data sets. These large organisations face an increasingly difficult task in establishing whether the release of data will result in enough data being open to triangulate individuals and destroy privacy.

Our research takes a collaborative approach uniquely combining formal methods, counter-fraud, data mining and data visualization to produce new tools, methodologies and theory for working with data release. We will produce tools that allow interactive analysis of data sets to determine if data release can combine with existing data to triangulate personal data. We will take a new approach of using formal notions about data, memorandums of understanding (of data use) and criteria of control to auto-generate software tools that allow the user to manipulate, investigate and analyse data sets for potential unintended consequences if released.

We will undertake empirical studies with data keepers, data users and members of the public to inform data policies surrounding release of data and integrate this within our toolsets and methodologies.

Potential impact
This project aims to expand the fundamental theoretical and practical research in the area of Data Sharing - Trust, Identity, Privacy and Security. In addition to the significant scientific impact of the work, the introduction of new techniques, approaches and algorithms will produce societal and economic impact.

It has been identified that a large number of government services could be delivered digitally and result in very large efficiency savings of between £1.7 and £1.8 billion per year, despite this, the vast majority of public service delivery is via paperwork. Government policy is now to change this to digital by default. There is also a clear argument for releasing public data so that commercial companies can create added value by developing apps that can harness the data or utilise the data in existing apps. But there can also be unintended consequences. Therefore, we must strike a correct balance that ensures data releases are safe, secure and do not break privacy and trust, but also provide enough data to produce economic benefits.

Our research will provide visualization tools, policies, theoretical and scientific methodologies, and analytical tools for determining any potential privacy issues with data release. All of these research outputs will be of benefit to local government, government and other institutions that release data concerning individuals.